Scalable Image Sentiment Analysis Engine

DigitalMR proposes to investigate the feasibility of a large scale visual sentiment analysis system. The key goal of the project is to construct a high performance sentiment analysis engine that applies a mid-level representation to bridge the gap between semantic concepts and sentiment/emotion perception. Such systems are increasingly in demand by senior marketing executives who look for ways to include the growing number of image relates posts which account for around a third of all tweets. The project is aligned with the data exploration part of the competition and and in particular the subtopics: a) automated & intelligent data cleansing & semantic annotation and b) new algorithms and approaches to extract value and insight from complex data sets.